Does competition with honeybees (Apis mellifera) adversely affect wild pollinator populations?

This PhD aims to increase understanding of the processes that drive competitive interactions between wild and domestic pollinators. This is fundamental to develop management strategies for pollination services that do not put our wild pollinators under further pressure.